Exploring New Technologies for the Preparation of Near-Monodisperse Microbubble Suspensions

The preparation of stable microbubble suspensions is fundamental to a wide range of technological applications across the scientific, engineering, medical and industrial sectors; from the production of basic foodstuffs to the self-assembly of smart materials. The aim of this project is to investigate the feasibility of using novel techniques for the rapid production of coated microbubbles with a high degree of quality control. The work will focus on the generation of phospholipid-coated microbubbles for use as targeted drug-delivery agents in the detection and treatment of cancer. This application presents a significant challenge in terms of the constraints on bubble size, monodispersity and uniformity and a successful outcome would have huge impact across both the industrial and research communities. The project will draw upon complementary expertise from engineering, materials science and medicine and represents a key stage in the development of larger multi-disciplinary projects and future exploitation of the technology.